Understanding Cement-Superplasticiser Interactions in Geopolymer Encapsulants for Safe Disposal of Radioactive Waste

In the UK, over 150,000m3 of radioactive waste (enough to fill 60 Olympic size swimming pools) has been produced to date. Most of this radioactive waste needs conditioning by encapsulating it in cement to prevent release to the biosphere.

Geopolymer cements are ideally suited for this, providing low viscosity, increased tolerance to problematic wastes, and lower leach rates of fission products than other encapsulants. Geopolymer cements also have significantly lower CO2 emissions associated with their production compared to traditional Portland cement, reducing these by as much as 90%, and are critical in helping to reach Net Zero 2050.

Superplasticising dispersants can further improve flow characteristics at a given water content, and reduce the requirement for tight specifications on cement powders needed at encapsulation plants. However, superplasticiser behaviour in geopolymers differs significantly from that in common Portland cement encapsulants, due to extensive differences between aqueous and solid-state chemistry in each case. There is little information on what parameters are critical to reliable application.

Chemical differences between geopolymers and Portland cement encapsulants lead to different superplasticiser effects (exacerbated by variability in powder physical/chemical characteristics), and little is known about which superplasticisers are most suitable for geopolymers. It is essential that we understand the fundamental cement-superplasticiser interactions, and effect on geopolymer encapsulant performance, so that robust specifications can be developed, and encapsulant properties and performance can be predicted.

This PhD examines interactions between organic superplasticisers and inorganic cement particles in geopolymer encapsulants, benchmarked against common Portland cement-based encapsulants. It adopts a new in-situ characterisation approach (including surface-specific techniques, spectroscopic and microstructural characterisation) to investigate mechanisms and kinetics of organic-inorganic interactions, and effects on performance.

We will elucidate the fundamental processes controlling dispersion, fluidisation and reaction of these cements, and design, produce and test novel encapsulant formulations with enhanced performance.